Manchester: Future City

Manchester: Future City is an exciting project that will develop practical solutions to the challenges facing post-industrial cities as they seek to meet the energy, waste, water and transport needs of the future. This will focus on integrating systems and creating a knowledge platform for further intergation that will also stimulate innovation, support strategic decision making and respond to and shape consumer choice. the builds on existing projects to integrate systems and evaluate their impact on a wider area. The feasibility study will build on existing partnership across the City, including between the Universities, hospital, science park, public and private sector to develop a full Demonstrator proposal that shows the benefits and priorities for integration. These will be radical and transformative supporting Manchester's ambitions as a world class city.